The Coventry Very Light Rail Project

The project supports the UK transport decarbonisation strategy and aligns with a major DfT-supported initiative in affordable light rail. Light rail offers possibilities for modal shift from cars. However, recent increases in light rail systems coincide with increased uptake of micromobility solutions, with technologies such as e-scooters emerging. Between now and 2035, the proportion of journeys conducted by both Vulnerable Road Users (VRUs), such as pedestrians and micromobility users, and traditional public transport (e.g. buses, trams) are set to increase, and modal shift would lead to increased frequency of interactions between buses or light rail vehicles and VRUs. This project proposes the development of a suitable set of guidelines for assessing safety of light rail vehicles in interactions with VRUs. The research will unlock low-carbon transportation by increasing safety across various classes of VRUs. The project aligns with the EPSRC strategic themes of a Green Future (increasing sustainability and resilience of public infrastructure) and Building a Secure and Resilient World.